220148 Financial Support to start-ups - Carbon Removal ClimAccelerator

“Cquestr8 Ltd. is a company developing distributed solutions for the mineralisation of carbon dioxide gas using Group-II metal containing silicates to permanently sequester carbon dioxide in the form of solid carbonates. In order to have a material impact on the concentration of carbon dioxide in the atmosphere, we are focussing on scalable solutions which consume low-energy and avoid excessive demand for renewable energy. The resulting carbonates and other solid by-products will, where possible, be used in all manner of construction materials, to avoid land filling, and to displace other extracted construction materials to minimise the global net quantity of mined materials associated with carbonate-based CO2 sequestration.”